A low cost approach to define user centered experiential project requirements.

This project aims to develop a low cost toolkit that helps inform project requirements to improve user experience, wellbeing and productivity. The approach combines user opinions on their current spaces and what improvements they would like to see with data on the environmental conditions of the spaces they occupy covering factors such as air quality, thermal comfort, lighting, acoustics, etc. The approach will identify opportunities to improve user experience and business outcomes through setting appropriate requirements for these environmental conditions. Through iterative development cycles, the intention is to reduce the cost of implementing the approach, so it is low enough to be undertaken quickly at the earliest design stages without significant 'upfront' client investment. Through the project we will explore the potential of being able to offer this to clients through a ‘freemium’ business model where they do not pay for the initial service. This could then be monetised through offering focused, context specific paid services based on user information and data on their environment. This would represent a radically different business model for the building design industry over-coming perceptions of the high cost of early stage user engagement and data collection.